Cardiff University and Shine Food Machinery Limited

To develop and implement a systems integration methodology for the achievement of flexible, responsive, and resilient manufacturing in a bespoke production environment and remote site installation.